Grwp Llandrillo Menai and Mona Lifting Limited

To develop a robust product design to manufacture methodology based 3D CAD, Including modelling processes such as FEA, and the introduction of advanced materials.